Cow Health Monitor

There are considerable animal health challenges in modern dairy farming, all with a profound impact on production output and efficiency. The early detection of metabolic diseases such ketosis, acidosis and lameness and intervention at the pre-clinical stage provides valuable information upon which the farmer can decide on the most appropriate interventions. Thus the project will integrate a number of new dairy livestock sensing systems in real-time, including animal-mounted and product in-line monitoring, to provide a robust decision support system for metabolic disease detection at pre-clinical stages. The solution will be capable of integration within existing technologies on commercial farms to enhance the value of the farmer's investment, and the information presented to the livestock-keepers will be in an easily accessible and digestible fashion delivered over multiple channels viz. smartphones, tablets or PCs.